Logics of Quantum Computation : Practical and Verifiable Quantum Programming

m the proposed research is intended to address is that
of how to create a quantum programming framework with a user-friendly specification language, in which
the implementations given can be formally verified with reasonable ease and in a manner that can to a
great extent be automated. This should, by necessity, be accompanied by the embedding of an such a
framework in a proof assistant, and at least some proof examples. Accomplishing the above, however,
requires providing answers to three central, interesting, and important problems in the field.2 Two of these
are concrete, practical cases of fundamental theoretical issues, while the last is a practical matter.

Quantum Computing